City St George’s, University of London and Infohealth Limited KTP 25_26 R2

To transform non-invasive continuous blood pressure monitoring by developing personalised Artificial Intelligence models and algorithms incorporating Photoplethysmography measurements.